AIRQKD

AirQKD establishes a UK ecosystem, from single-photon components to networked quantum systems, to protect short to mid-range communication in free space. In particular we carry out pilot demonstrations of the enabling infrastructure for quantum-secure 5G and autonomous and connected vehicles.